Neuromorphic photonic systems with lasers

This project seeks to develop novel neuromorphic photonic systems inspired by the powerful computational capabilities of the brain for information processing applications at ultrafast speeds. The project will develop photonic neuronal models and systems using advanced semiconductor lasers as main components. Remarkably, semiconductor lasers can produce dynamical responses analogous to those of biological neurons but several (up to 9) orders of magnitude faster. Moreover, semiconductor lasers are ideal for novel photonic neuronal models as they are compact, offer fast operation speeds and allow integration into photonic circuits and networks. This project will therefore contribute to advance our research vision in brain-inspired photonics for novel paradigms in ultrafast neuromorphic computing going beyond classical digital systems.

The objectives of the project will include the development of novel photonic neurons using different advanced semiconductor laser structures (e.g. Vertical Cavity Surface Emitting Lasers, Nanostructure Lasers). Subsequently, this programme will investigate the scaling of individual photonic neurons into networks with multiple interconnected nodes. This project will also deliver prototypes of photonic neuronal networks/circuits with brain-inspired connectivity. This project aims also at delivering prototypes of neuromorphic photonic systems able to perform information processing tasks at ultrafast speeds using both individual and interconnected photonic neurons. This project will therefore advance the emerging field of neuromorphic photonics offering exciting prospects for functional neuro-inspired ultrafast systems for applications across diverse fields (e.g. computing, optical communication networks, data analysis, etc).